Interface Unit for DSM

Test Faultless Ltd would like to work with Aston University and will use this funding to develop a demonstrator interface unit to assist with demand side response in a domestic/commercial setting.